NERC IAA proposal UCL

The first NERC impact award to UCL in the spring of 2013 has allowed Geography, Earth Sciences, and Genetics, Evolution and Environment (GEE), the three main departments that benefit from NERC funding, to retain staff that have built networks across departments and strengthened ties within the NERC-funded UCL community. This has made these NERC-funded scientists more accessible and more able to engage with businesses, NGOs and Government. This phase has already led to several new collaborations where projects are co-funded by businesses and/or NGOs.

Given the success of the first phase of NERC impact award to UCL, all the main participant departments wish to continue and extend their activities. They will retain the staff that have gained experience and built strong networks within the NERC community. By organising further events and building websites aimed at bringing together scientists with businesses and other interested parties the budding culture of impact generation will continue to be embedded and strengthened. One event will bring together NERC scientists with programming experts to find new ways to analyses large data sets helping to understand our ecology. A CPD course will be developed to help communities and NGOs to improve their resilience to disasters and understanding of disaster risks. An innovative app will be developed to help practitioners to understand and visualise climate impact over the next 50 years.

Liaison between research departments has been a feature of UCL's activity for Phase I of the IAA pilot. UCL aims to deepen this departmental cross-collaboration alongside the development of the Environment Domain, which will become the virtual hub of NERC-remit research, and will be based within the office of the Vice-Provost (Research) and alongside UCL Public Policy. These central functions aim to bring together a number of strands relating to climate science and its communication to the public and policy makers and safeguard the networks built up within UCL.